Low Cost Copper Transparent Electrode Material (LOCUST)

Transparent conductive electrode (TCE) is an essential component for solar cells and other devices such as

displays, currently indium tin oxide (ITO) and silver are the prevailing choices. ITO and silver are however

expensive. ITO has limited supply, and tends to degrade in performance under stress, so ITO-replacement

TCEs have attracted extensive interests in the past years. Promising possible replacements include less

expensive transparent conductive oxides, carbon nanotubes (CNT) or graphene-based thin films, conductive

polymers, and metal grids based TCEs. This consortium aims to develop low cost and superior, sustainable Cu

nanowires based TCE for solar cells, and explore its application to other devices.

Finance Summary Table – How to complete this section